MyCloudControl - Known Energy Bills

This project will establish a consortium to innovatively address heating control management in the domestic sector. MyCloudConrol is a robust, self-learning cloud based heating control platform that will monitor the micro and macro environment of homes by using sensor systems and a novel algorithm. The scheme will enable an improvement in heating efficiency and manage annual budgeting to meet the householder’s need without compromising their thermal comfort. As additional features, MCC will offer non-intrusive monitoring of the vulnerable based on system engagement, and track boiler CO emissions to predict servicing needs.
Presently, no such integrated technology exists. A TSB SMART “Proof of Market” study highlighted the need for the device by the end users and domestic boiler suppliers.
The experienced management and advisory team together with the main collaborating partner, the National Energy Foundation and The Orbit Group will develop a "Beta" prototype, a self-learning algorithm, de-risk the business and deliver the Project objectives within the £329,180 budget in 15 months.